Beyond global mean warming: pathways to achieve multiple climatic targets

Current global climate policy is centred around restricting global mean surface temperatures to below 2 degrees warming. However, there are many other aspects of anthropogenic global change including local warming, ocean acidification, and sea level rise. This project will investigate constructing policy pathways to achieve multiple climate targets.